A Socio-cultural Investigation of Dialectal Literature in Translation

Beyond its role as a marker of identity in everyday life, dialect performs multiple functions in literature, including the conveyance of socio-cultural and political nuances. Nevertheless, dialect is commonly translated by transferring it into standard language, which results in the text suffering a loss of individual character. A possible solution to this loss is attempting to achieve an equivalent effect in translation using an existing dialect of the target culture or by creating a new one. However, it is also one of the most problematic challenges in literary translation, considering the inherent differences between languages and cultures.

I will seek to examine the problems that dialects in literature pose for literary translators; the different approaches that have been applied to the translation of dialect in the case studies; the changes imposed on the original work by the use of a different dialect in translation; and how translation practice can be affected by the analytical and theoretical work on dialect translation. I will suggest new approaches to translating dialects and aim to demonstrate that sustainable equivalence between dialects of different languages can be achieved in translation.

My analysis will help elucidate the relationship between different dialects as well as the socio-cultural and political issues that dialects raise. This is particularly important in the context of European language politics, which views dialect as an indicator of difference instead of as a literary language in its own right, as translation into dialect is a way of legitimizing dialect as a distinct ethnological and political entity. The outcome of the research may contribute to strengthening the political role of dialect usage across Europe.

My research methodology will include in-depth analysis of dialect writing and dialect translation and their dynamic interaction, as well as comparative study of the linguistic, stylistic and socio-cultural features of the three aforementioned dialects and their expression in literary texts. The analysis will be based on the stylistic approach defined by John Kirk, which considers the function and effectiveness of dialect within the literary work as a whole. Furthermore, interviews with the dialect translators and authors will provide an additional layer to the thorough understanding of their translation techniques and will clarify their handling of particular issues.

My research will explore the possibilities of linguistic and socio-cultural equivalence between different dialects in literary translation, aiming to find alternative approaches to the translation of dialect. I will argue that translating dialect is an essential matter because of the variety of functions it performs in literature and the impact it has on both source and target cultural and political backgrounds. My suggested methods will further academic research into the translation of dialects as well as empowering practicing translators.